Using longitudinal speech samples to predict disease recurrence in patients with brain tumours

Brain tumours (BTs) can cause multiple symptoms including speech disturbances. Although relatively rare, BTs can lead to significant disability. Despite specialised treatment, BT recurrence rates remain high. Detection of tumour progression is challenging due to confounding effects of treatment. This may lead to diagnostic and treatment delay. Speech, as an acoustic signal that carries language, has been proposed to be a potential method in detecting BT progression due to its ability to detect other neurological conditions in machine learning (ML) models. The goal of this PhD is to explore speech as a predictor of BT progression to improve care and patient prognosis. There is limited accuracy in the gold standard diagnostic tool for BT progression, no studies using speech-based ML models for BT patients, limited participants in speech studies and very few studies on remote automated diagnostic techniques. A non-invasive, near-patient sensing and scalable modality such as speech assessment via mobile devices can address the gaps highlighted above. Hence, the project aims to assess the diagnostic potential of speech recorded from a mobile application and to develop new ML techniques to predict BT progression.